Exit Time from the perspective of random dynamical systems and its application in stochastic resonance

The exit time problem, or first passage time problem, typically involves determining the time it takes for a stochastic process (such as Brownian motion or Lévy motion) to leave a given domain. More specifically, it deals with calculating the probability distribution of the time it takes for a diffusion process to first reach the boundary of a bounded domain, starting from an initial point within that domain. We consider deterministic quantities in this problem because they can provide us with the dynamical information of random systems, that is, how the system evolves over time, and quantifying the dynamic behavior of random systems helps people understand how randomness affects these systems. People mainly consider the mean exit time and escape probability in the exit time problem. Mean exit time quantifies how long a random system will stay in a region, while escape probability describes the likelihood of the system transitioning from one region to another. The exit time problem has a wide range of applications in many fields, such as the time of a fund going bankrupt, the time it takes for a Brownian dust particle to escape from a region, the time for a protein molecule to gain sufficient energy to change shape and activate a biological process, and the time when the population of a species in ecology falls below a critical threshold, etc.

One important and intriguing application of the exit time problem is stochastic resonance, the simplest example being the addition of a periodic force to a bistable system in addition to stochastic forces. In such a scenario, there exists an optimal noise intensity that, in conjunction with the periodic force, allows the system to escape from one metastable state to another with near-perfect precision within one period, meaning the mean exit time is half the period. This noise intensity is also when the signal-to-noise ratio of the system's output is maximized. This phenomenon, where noise enhances the signal under the influence of periodic forcing, is known as stochastic resonance. Stochastic resonance has widespread applications in engineering, most notably in the detection of weak signals, that is, extracting useful signals from a strong noise background or detecting extremely faint signals. By considering the exit time to find the optimal noise intensity and thus enhance the output noise, we grasp a significant value of studying the exit time problem.

Potential impact
Probabilistic modelling permeates the Financial services, healthcare, technology and other Service industries crucial to the UK's continuing social and economic prosperity, which are major users of stochastic algorithms for data analysis, simulation, systems design and optimisation. There is a major and growing skills shortage of experts in this area, and the success of the UK in addressing this shortage in cross-disciplinary research and industry expertise in computing, analytics and finance will directly impact the international competitiveness of UK companies and the quality of services delivered by government institutions.
By training highly skilled experts equipped to build, analyse and deploy probabilistic models, the CDT in Mathematics of Random Systems will contribute to
- sharpening the UK's research lead in this area and
- meeting the needs of industry across the technology, finance, government and healthcare sectors

MATHEMATICS, THEORETICAL PHYSICS and MATHEMATICAL BIOLOGY

The explosion of novel research areas in stochastic analysis requires the training of young researchers capable of facing the new scientific challenges and maintaining the UK's lead in this area. The partners are at the forefront of many recent developments and ideally positioned to successfully train the next generation of UK scientists for tackling these exciting challenges.
The theory of regularity structures, pioneered by Hairer (Imperial), has generated a ground-breaking approach to singular stochastic partial differential equations (SPDEs) and opened the way to solve longstanding problems in physics of random interface growth and quantum field theory, spearheaded by Hairer's group at Imperial. The theory of rough paths, initiated by TJ Lyons (Oxford), is undergoing a renewal spurred by applications in Data Science and systems control, led by the Oxford group in conjunction with Cass (Imperial). Pathwise methods and infinite dimensional methods in stochastic analysis with applications to robust modelling in finance and control have been developed by both groups.
Applications of probabilistic modelling in population genetics, mathematical ecology and precision healthcare, are active areas in which our groups have recognized expertise.

FINANCIAL SERVICES and GOVERNMENT

The large-scale computerisation of financial markets and retail finance and the advent of massive financial data sets are radically changing the landscape of financial services, requiring new profiles of experts with strong analytical and computing skills as well as familiarity with Big Data analysis and data-driven modelling, not matched by current MSc and PhD programs. Financial regulators (Bank of England, FCA, ECB) are investing in analytics and modelling to face this challenge. We will develop a novel training and research agenda adapted to these needs by leveraging the considerable expertise of our teams in quantitative modelling in finance and our extensive experience in partnerships with the financial institutions and regulators.

DATA SCIENCE:

Probabilistic algorithms, such as Stochastic gradient descent and Monte Carlo Tree Search, underlie the impressive achievements of Deep Learning methods. Stochastic control provides the theoretical framework for understanding and designing Reinforcement Learning algorithms. Deeper understanding of these algorithms can pave the way to designing improved algorithms with higher predictability and 'explainable' results, crucial for applications.
We will train experts who can blend a deeper understanding of algorithms with knowledge of the application at hand to go beyond pure data analysis and develop data-driven models and decision aid tools
There is a high demand for such expertise in technology, healthcare and finance sectors and great enthusiasm from our industry partners. Knowledge transfer will be enhanced through internships, co-funded studentships and paths to entrepreneurs